Machining mechanics and induced surface integrity in micro-cutting

he proposed research aims to better understand the mechanics of chip formation and its effect on parts quality in the micro-scale machining operations to better support cutting tool providers with embedded process knowledge in an optimised tool and process design. The project is in close collaboration with the Advanced Manufacturing Research Centre and the candidate will use variety of experimental techniques and modelling methods to investigate the mechanics of deformation and chip formation. The cutting process will be focused at the scale of the materials microstructure and understand the machining induced effect on the service life of the components as well as the cutting tool performance. The candidate will work closely with experts at the Advanced Manufacturing Research Centre (the University of Sheffield) as well as SECO Tools both in the UK and Sweden. Wider industrial engagement is also being targeted to ensure the project is complemented by case study driven industrial challenges in this space.